Early Years Education Portal

**VISION:** A resource portal for educational content. Imagine "Trip Advisor" for educational resources. "Your child, age X was interested in Y, they may also be interested in Z".

There are "lists" of (some amazing) resources for "educating / stimulating children at home" but I haven't seen any good "categorisation".

**KEY OBJECTIVES:** This "portal" will enable a parent to search based on age and interests, and over time will be able to make recommendations of other things that may be of interest. It will enable parents to enable their child(ren) to pursue interests and EASILY find available resources. The internet is crammed full of resources - but finding the right one for your child can be a challenge.

**MAIN AREA OF FOCUS:** The initial focus area would be for the PARENTS of PRIMARY aged children. Although this could be expanded for any age group.

**HOW IT'S INNOVATIVE:**

1. This portal enables from an early age for children to take more control of their learning / activities.
2. It turns "lists" of resources into targeted learning that enables a child to pursue their interest. If they're interested in a topic they're more likely to be engaged. It will be based on reviews (think Trip Advisor for educational resources).
3. This is for the parent and child. There are portal sites aimed at schools - but none that I've seen are aimed at the parent. Even after children are able to attend schools - this will be a great place for children to pursue their own interests.